Faster New Materials Optimisation and Discovery: Parallel and Simultaneous HighThroughput Characterisation Using A Novel Multiple Emitter X-Ray Array Source

Adaptix has invented a novel flat panel X-ray source (FPS) technology that comprises an
array of multiple X-ray emitters. Technology applications have primarily focused on new
methods of medical imaging to date. This Proof-of-Market (PoM) application will explore the
commercial promise of the FPS in materials science characterisation for new materials
optimisation and discovery. The application follows successful SMART (for core technology
development).
Materials optimisation and discovery is at the heart of major technological and social
advances, e.g.; energy, electronics, clean technology and sustainability etc. X-ray based
analyses (e.g.; x-ray diffraction, XRD; reflectivity, XRR; fluorescence, XRF etc) are amongst
the most widely used first-step, non-destructive techniques to gain a fundamental
understanding of structure-composition influences on functional properties. This knowledge is
the cornerstone of improved material optimisation and discovery and critical for filing
effective IP protection.
Adaptix will utilise the established economic IP advantage of its FPS technology and explore
application feasibility in the materials characterisation arena. This is for faster x-ray based
analysis through simultaneous and parallel characterisation via multiple x-ray emitters, for use
in industries including polymers, mining, pharmaceuticals, semiconductors and many others.
This PoM technology grant application will allow a detailed appraisal of the overall market,
competitors, specification requirements, gain commitment from OEMs and academic partners
to allow accurate estimates of funding requirements and project feasibility.